University of the Highlands and Islands and The European Marine Energy Centre Limited KTP 24_25 R4

To develop environmental impact data management and analysis best practice methods for emerging marine energy technologies. This will allow UK and global regulatory authorities to de-risk or retire existing marine renewable energy environmental concerns, and facilitate streamlined consent procedures to enable a sustainable, effective, transition from the existing energy mix.